Black hole astrophysics through timing studies

Developing and testing new methods for analysing and interpreting the patterns contained in the brightness variations of black holes - bothstellar-mass black holes in our galaxy and super-massive black holes in active galactic nuclei.
The project will focus on data from optical and X-ray observatories, and study variations over a range of timescales from subsecond to years or decades.
The project will involve challenges in analysing and extracting information from data, which are often noisy and the timing of observations may be quite irregular, often coming from different instruments. The methods developed should have applications in the fields of astrophysics faced with similar challenges.